Formulation and stability of biological products for skin delivery focussing on Retinol.

The project is a collaboration between Phytoceutical and Tecrea, a bioscience technology company, to test the feasibility of novel formulation and delivery methods of actives to the skin. Phytoceutical has expertise in the areas of natural products used as ingredients in skin treatments and Tecrea Ltd has expertise that may help to stabilise such products and enable improved skin delivery. By combining these two areas expertise the project aims to develop new formulation methods that can be used in the future to manufacture improved skin treatment products.